'Like Surah, Like Song': The Poetics of Faith, Femininity and Orality across the East African Diaspora

My thesis concentrates on contemporary African orality, exploring the interconnection of faith, femininity
and voice in diasporic East African poetry. As a region unique for its blend of African, Arab and Islamic
influences, East Africa's orature is steeped in spiritual lyricism, comprising elements of song, storytelling
and Quranic verse. East African poets living in Black British and African American community revive this
literary merging in the modern age, employing a combination of western, Islamic and East African oral
heritages to amplify Black female voice (Henderson 2014). Drawing on Hall's (1990) assertion that music
and spirituality are unifying genres across the African diaspora, the project will establish comparisons
between Sudanese and Somali poetry in form, rhythm and content. Exploring themes of sanctuary,
religion, female rebellion and motherhood, I will conduct a close analysis of poetry by several
contemporary authors: Safia Elhillo, Emtithal Mahmoud, Momtaza Mehri, Amina Jama, Ladan Osman and
Warsan Shire. My primary research questions are:
How does orature encourage women to reclaim spaces of oppression, granting a voice to speak against
patriarchy and the systemic inequality of their surroundings?
How does the mother motif compare across Black feminist and diasporic African literature?
How is poetic testimony used to dismantle religious oppression?
To what extent is the label of 'black orature' reductive; how can an awareness of both Black diasporic
and East African poetic traditions form a more nuanced reading of poets' works?
The thesis will be conducted through an intersectional and decolonial feminist gaze, adopting a
methodology that reflects the authors' amalgamation of form, theory and identity. Engaging with what
Anzaldúa (2012) refers to as a 'synergy of two cultures', I will explore how the poets hybridize Black
7 / 23
spoken word and East African poetic verse to form a uniquely diasporic orality. Additionally, I will discuss
the amalgamation of Islamic doctrine and indigenous superstition depicted within the poems i.e. evil eye,
jinn, and black magic (Khalifa et al. 2011), creating a culture of superstition towards women (Federici
2018) that the authors wilfully reclaim.
Moving beyond male scholarship (Bhabha 1994, Fanon 2008), I will highlight poetic depictions of abuse
and sexuality, contesting cultural folktales based on feminine defamation (Courlander 1975,
Andrzejewski 1964). Colonial gender systems will be interrogated as racialised, trans-exclusionary
constructs (hooks 1981, Lugones 2007), prompting a reinvigorated discussion of womanhood. Hybridity
and third spaces (reclaimed as female sanctuaries) will be explored through social reproduction theory
(Bhattacharya 2017); interweaving contemporary global scholarship on decolonial feminism (Vergès
2021, Lugones 2010), filial angst (Williams 2016, Jenkins 2002) and gendered Islamophobia (Olufemi
2020), the project establishes a multifaceted discussion of East African Muslim womanhood.
With African literary studies largely dominated by West and North African literature, my project
contributes to research on East African orature via an innovative and intersectional approach, connecting
Sudanese and Somali poetry through their shared spiritual lyricism, narratives of displacement and
diasporic experiences. The project's proposed BAME podcast, student poetry exhibition at Bonington
Gallery and placement with New Art Exchange's All Black Connect Showcase offers representation for
intersectional voices.